Assessing the threat of exposure of UK birds of prey species to microplastic pollution based on diet and trophic level

Rana has been recruited as aprt of the Scenario Scholarship Scheme for BAME Home Candidates. She will develop her project proposal, in conjunction with her supervisors, during the fist 3 months of her PhD.